Using AI To Reduce Uncertainty And Risk In Supply Chains

This project is a collaboration between Versed AI, an award-winning artificial intelligence company which has recently spun out of the University of Cambridge, and Cambridge's world-leading Institute for Manufacturing.

The project creates a platform for corporate supply chain risk management using data generated through artificial intelligence, specifically natural language processing. Using NLP, Versed AI can extract buyer-supplier relationships from text documents, which will then be mapped into a large knowledge graph, with a user interface providing insights and analytics. This 'outside-in' supply chain information will materially improve transparency and risk management.

The University of Cambridge will generate management research into the application of novel technologies in supply chain management.